The University of Essex and Meditrranean Shipping Company (UK) Limited

To design and embed a novel intelligent simulator model, built upon a data engine and machine learning algorithms, into the business structure to advise logistics, resource allocation and strategic planning.